Understanding basic mechanisms of CD4 immunity and its regulation in relation to autoimmunity and cancer pathogenesis

T cells make up a significant proportion of the white blood cells that, as part of our immune system, defend our body against attack by pathogens. A subpopulation of T cells, CD4 or helper T cells, when stimulated by exposure to infection, provides help to other protective cells, such as antibody producing cells, to defend us against disease. Once activated, some CD4 T cells go on to develop long-term protective capabilities, which we call immune memory, and which allows us to deal with repeat infections immediately and often without being aware of the infection. These actions of CD4 T cells are the basis of the vaccination programmes used to protect children and societies everywhere from disease epidemics.
Although vital to our health and often survival by conferring immunity on us, CD4 T cell responses can be highly damaging when they are involved in attack on our own tissues, that is when they become autoimmunity. Autoimmune conditions - just two examples are type 1 diabetes and many forms of arthritis - affect the lives of many people, use valuable resources in our Health Services, and are very difficult to treat. Damaging CD4 T cell responses can be suppressed, but current immuno-suppression is not specific, so there is often a cost in the form of secondary infection due to adverse side effects on new T cells preparing to fight new infections, and on other cells and tissues of the immune system.
We would like to be able to suppress unwanted immune responses while conserving protective ones, and with that in mind have been investigating how T cells interact with one another and with other players in the development of immunity through receptors at their cell surfaces. By knocking out the genes that encode two particular cell surface receptors, called CD30 and OX40, we have found them, and the cell they occur on, to be essential for CD4 memory - without them, vaccination does not work. We believe this to be a crucial discovery, because we now know which cell type to preserve if we want to keep protective immune memory, and can begin to form a strategy to inhibit damaging autoimmunity at the same time.
Besides supporting CD4 memory T cells, this cell type, called an LTi, may also be important in helping another type of CD4 T cell, a regulatory T cell. Regulatory T cells (Tregs) are the immune system's normal counterbalance, that is they keep a check on the rate of growth of helper T cells as they fight infection, and are usually responsible for heading off autoimmunity. Therefore it is important to understand how Tregs are made and how they are kept alive.
Although Tregs are important for suppressing autoimmunity, they have also been implicated in suppressing protective anti-tumour immune responses, and indeed suppressing regulatory T cell function has been linked with the improved anti-tumour immunity. However, because Tregs also suppress autoimmune responses, CD4 driven autoimmunity is a major side effect. Our data shows, however, that you can suppress CD4 driven autoimmunity while suppressing Treg function. We think this might be an effective strategy to promote anti-tumour immunity in cancer patients without the side effects of autoimmunity, and could therefore have wide implications.
The research we are proposing is to discover the details of interactions between CD4 T cells, LTi and Tregs and the way these interactions use specific cell surface receptors and affect other parts of the immune system. We expect to be able to use these details to design improved therapies for the many health problems arising from mis-directed immunity.

Technical abstract
Research Objectives
(1) To determine whether OX40 and CD30 drive the pathology ofother models of CD4 mediated autoimmunity;
(2) To investigate the support of Tregs (effector and memory) by lymphoid tissue inducer cells (LTi);
(3) To understand mechanisms of tumour resistance in FoxP3KO mice deficient in OX40 and CD30;

Methodology and Experimental design:
(1) The impact of OX40 and CD30 deficiency will be tested in established models of CD4 driven autoimmunity;
(2) The survival requirements for Tregs will be tested in vivo in genetically modified animal models;
(3) The impact of OX40 and CD30 deficiency on blockade of Treg function will be dissected in murine models of anti-tumour immunity to optimize specifically anti-tumour immunity without concomitant autoimmunity.

Potential impact
As scientists investigating the basic mechanisms of the mammalian immune system we are privileged to consider that potential beneficiaries of our research could be very many, and the effect is likely to last for generations. Human diseases mediated by pathogenic CD4 T cells are unfortunately significant consumers of Health Service resources, and current immunosuppressive therapies are often only partially successful, and with unwanted side effects. The work this proposal aims to carry out follows on from recently published observations of ours that offer the opportunity of selective regulation of CD4 responses in a way that diminishes harmful autoimmune activity while conserving protective memory capabilities. As a purely scientific consideration, this sheds light on the regulation of complex and sophisticated interactions that enable multicellular organisms to function as competent entities, and forms a contribution to the body of our collective scientific understanding. On a more applied level, following up the new leads we have seems likely to show us ways to intervene in pathologies of the immune system, thus improving therapeutic approaches and disease outcomes, with obvious consequences for quality of life of patients and cost-effectiveness in the provision of health care. We are already in collaboration with therapeutic development agencies, and believe that there are several threads amongst our current experimental programme that could lead us to viable new treatments. The timescale for reaching the point of clinical trials is not really predictable, and is likely to depend not just on our identification of the molecules and cells to be manipulated, but also on the means of effecting manipulations in patients. In this regard, we keep abreast of advances in clinical practice and the technology for their delivery through our contact with clinicians. In addition to these practical and collaborative considerations, we expect to be able to raise awareness of the nature of the problems we are addressing by informing both professionally interested although non-academic parties, such as local GPs, and the wider public, through engagement activities, particularly involving schools. We anticipate that when it comes to the implementation of improved treatments, there will also be a place for our input as researchers into informing and involving the lay public.